University of Leeds and Torftech Limited

To develop fundamental understanding of carbon morphology requirements for various industries enabling improves process efficiencies, carbon emission reductions and facilitating new 'Designer Carbon' sales.